AeroPlus Pressure Ulcer Care Recliner device for Plus sized users

Pressure ulcers (PUs) develop when pressure, shear, friction, or excess moisture and heat is
applied to skin, disrupting blood flow and breaking down the skin & underlying tissue. In the
UK >700,000 people per year are affected by PUs costing the NHS £2.8Bn pa.(1)
Many people at risk of developing PUs, specifically elderly or ‘plus sized’ people (also
defined as obese, morbidly obese or bariatric) with reduced mobility, increased metabolic
needs and different adipose tissue composition. The impact of excessive moisture and heat at
the skin is of particular concern for plus sized people (2,5).
Plus size people often use a recliner as their main domestic furniture for rest & sleep, as lying
flat may compromise their resting breathing (Muir and Rush,19).
Currently, there are no commercially available pressure redistributing devices (PRDs) for use
on Recliners that have intrinsic microclimate control properties. In this 18 month, £249k
Development of Prototype project, Medstrom will learn from the TSB AeroSpacer overlay
project (ML720552) to develop a prototype that deals with the very different needs of plus
size people, providing pressure reduction and maintaining optimal skin condition.
The AeroSpacer mattress provides microclimate control due to its pressure-relieving core
being manufactured from an innovative, 3D-knit spacer fabric, this enables transfer of air via
patient movement or when air is driven air through it. The core is covered with a moisturevapour
permeable fabric that enables moisture to move away from the skin. The entire unit
benefits from being fully washable. These features are unique in this type of device.
Conservative sales projections indicate that 9% of all Bariatric Recliners could be fitted with
an AeroSpacer Plus (AS+) within 5 years of project close; if the AS+ prevented PU formation
in 10% of the plus sized population (PSP) then a cost saving of £5.2M per year would be
derived for the UK(1)